In-store Manufacturing Planner (IMP) to reduce retail food waste

Our project’s aim is to eliminate the data inputting needed by food retailers to cut in-store production waste and meet strict environmental sustainability targets. It will do this by exploiting emerging technologies, mixing machine learning, autonomous imaging, speech recognition and mobile/cloud internet data delivery to create a system that can see food products, count them and record data about them autonomously. This new system will be used to enhance our current food retail waste management software which cuts in-store production waste by 20% using autonomous production forecasting. This solution is used in all 600 in-store bakeries of a large British grocery chain. Our goal is to gain market penetration across the supermarket, food-to-go and convenience store sectors in the UK and to export to European and global markets. As well as boosting our export opportunities, the result will be to rapidly grow our company, our staff and our skillset.